YOFI - Your Finances Limited

YOFI wishes to significantly change consumer engagement with personal finances and savings. Finance is an intimidating and unengaging subject for many and the financial product landscape is confusing and inaccessible. 11m UK people are not saving enough for retirement (37% don’t plan to save at all) and risk pension poverty. 90% of UK consumers have no formal personal finance education, personal debt is increasing and consumers lack intuitive and engaging tools to understand finance. YOFI will be a unique personal financial planning platform allowing users to understand their financial position, set goals, view progress, access advice and invest in customised financial products. YOFI will simplify complex finance and investment concepts using graphical representation & behavioural psychology.